milk and date

Milk and Date Ltd are looking to manufacture a dairy based drink product, which is 100% free from chemicals, flavour enhancers, colouring, additives, preservatives and sweetners. The quality of our drink positions us at the higher end of the market, as our quality in taste, texture, scent and benefits speak for themselves. We pride ourselves on the excellence of our produce and on the creativity of our recipes – as till date, we are the only Milk & Date drink manufacturer here in the UK.

Milk & Date Ltd has been testing it s products at various events in London for the last ten years and has grown in popularity. What was once a home recipe targeting only those in direct contact with the family, has now grown into a business aspiration that has far broader appeal.

Are you aware of any other raw drink product that offers an endless list of health benefits, inclusive of enhanced growth, psychological development, muscular improvement, great teeth and a whole host of more? Neither are we!

Our product is vibrant, delicious, nutritious and the very first of its kind. Milk & Date Ltd is innovative and original because we don’t follow, we lead.